SSL - Proof of Concept for Medusascope

This Proof of Concept project will take the designs for a new endoscopic surgery instrument
(Medusascope) developed by Surgical Synergy Limited over the last 2 years and turn them
into a basic working prototype. The project has been defined to confirm, through physical
modelling and prototype development, that the detailed designs can be manufactured cost
effectively and will deliver the anticipated benefits.This will enable a robust and informed
decision to be made on developing this prototype into a workable instrument capable of
clinical testing, then proceeding to accreditation for use in live surgery.
Endoscopic surgery has increased in scale and scope every year for the last 25 years,
becoming the preferred intervention for many conditions such as those treated in prostate and
gall bladder surgery and is now increasingly accepted and advocated in joint surgery,
neurosurgery and spinal surgery. Many of the instruments used for endoscopic interventions
remain similar to those used 200 years ago by surgeons, excepting only their smaller size.
The constraints imposed by these instruments have directly led, through discussions with
surgeons from a number of disciplines, to a detailed set of requirements and statement of
improvement needed. This is the design brief that underpins the product definitions to be
tested through this project. This instrument, especially its 2nd generation flexible version,
will allow more types of operation to be undertaken endoscopically to the significant benefit
of patients: quicker operations, less scarring and pain, less collateral damage and infections -
resulting in faster recovery and return to normal.
The Medusascope represents a radical new disposable approach, uses a range of modern
synthetic materials, adopts a modular design and a multifunctional purpose. It will be usable
across all surgical disciplines to complement existing high tec